Project 50.1: Targeting pancreatic cancer invasion with novel therapeutics

Pancreatic cancer (PC) survival is devastatingly low with few patients surviving more than 5 years post

diagnosis due to the prevalence of metastatic disease. Currently treatment options have limited

efficacy with no drugs specifically targeting the pathways implicated in metastasis and thus novel

therapeutic approaches are urgently required. We have recently completed a 3D spheroid screen, in

the presence of stromal cells, of clinically approved drugs to identify those that can be repurposed to

block PC invasion. We now need to validate these hits and elucidate the molecular mechanism that

underpins suppression of invasion.

One of our top hits was an anti-fibrinolytic, an exciting and novel discovery. Our preliminary data

suggests impacts on both cancer and stromal cells; we now need to untangle the molecular pathways.

We also want to test if this inhibitor blocks invadopodia activity in PC cells. Invadopodia are specialised

cancer cell structures that facilitate invasion. This project aims to bring together our screen discoveries

with our existing expertise in invadopodia biology to develop novel therapeutics to target pancreatic

cancer invasion.